Royce/Tata Steel Materials MedTech Centre

The Royce Institute/Tata Steel Materials MedTech Centre, will be a first of a kind £30m public-private partnership with a new approach to applying materials innovations to support the nation's health and position the UK as global leader. The Centre will connect a diverse ecosystem of healthcare providers, research leaders, industry players and investors centred in the North West. It will link the whole supply chain through clear regulatory, de-risking and investment pathways. By combining specialist clinical and technical knowledge with commercialisation knowhow, it will unlock new opportunities for sustainable healthcare and accelerate commercialisation in rapidly expanding global markets.